Comparative and Evolutionary Genomics

Technical abstract
The aim of this theme is to characterise the genomes of farmed and companion animals, to exploit comparative and evolutionary perspectives to understand the impact of historical selection (natural and artificial) on phenotypes in order to inform future breeding strategies and to use comparative genome analysis to determine genetic factors involved in animal health and wellbeing. The objectives of the theme are: To analyse and annotate the genome sequences of animal species. To exploit within and between species sequence variation to identify disease resistance or susceptibility genes. To identify the signatures of selection from within and between breed variation. To develop the data integration infrastructure underpinning comparative genomics.